Using creative writing to investigate the impact on parents within the Youth Justice system.

The question of how parents are impacted when their child comes into conflict with the law, has been given minimal consideration in the academic and professional literature to date. Government guidance to youth justice practitioners in England and Wales is that a child's needs must be seen and assessed in the context of their place within their family, but this guidance does not extend to support for the family. Socio economic factors can make parenting difficult, and those most affected are often accused of sub-parenting, with this being deemed to be the cause of their children's misdemeanours. Such accusations can cause shame and stigma, which people learn to manage by employing strategies of identity management, such as creating internal stories of self. There are many positive examples of creative writing being used effectively within the criminal justice system with victims and perpetrators of crime, but few examples of how it can be used with the parents of young offenders.
The key research questions for this project are:
How do the self-reported experiences of parents/primary carers support or challenge prevailing narratives about parental responsibility for youth crime?
What are the implications of this, for services that work with young people and their families?
What can creative writing offer to these parents?
The aim of the project is to use creative writing as a means of interrogating and representing the answers to these questions. The outcome will be insight into parental experiences and how parental voice could be better embedded in youth justice. This will enable me to make recommendations as well as develop a radio drama which will bring the topic to a mainstream audience, raise public consciousness, and stimulate discussion about youth justice policy. The radio drama will also be suitable as a training tool for new youth justice practitioners. The creative writing workshops that form part of the data gathering for this project will be suitable for use by organisations, as a tool for supporting parents.